6G-PATH: 6G Pilots and Trials Through Europe

The path towards 6G is beginning now that 5G matured and is being deployed worldwide both publicly and privately. While 5G brought a step up in many fields, such as, performance and efficiency, more is always expected in terms of efficiency by the overall community and in terms of performance by industry and technology providers who want to further increase their offerings and products. Continuous demands for higher throughput, lower latency and more energy efficient communications needs to be supported by relevant use cases that can claim and demonstrate the needs for these requests. 6G-PATH goal is to help foster the further development and integration of new and improved tools and products from EU companies with 5G/6G, while also measuring relevant KPIs and KVIs. To achieve this, 7 testbeds will be part of the project consortium, which will be used by 10 use cases spread across four key verticals: Health, Education, Smart Cities and Farming. Moreover, a relevant portion of the budget will be used for FSTP, where we envision the integration of 2 new Pilot Sites, extend the testbeds with 10 additional technologies, as well as 30 new Use Cases, through Open Calls, to further involve the community and obtain more metrics and outcomes. 6G-PATH plans to work closely with other ongoing/starting Stream-B and Stream C projects in a feedback loop, where the innovations that partners are achieving in other projects can be deployed and further tested by our pool of use cases and Open Calls, while sharing our results and outcomes to further cement the innovation being made.